Understanding the Rise and Fall of the Manchester Motor Industry 1898-1939

By the turn of the twentieth century Manchester had built its own ship canal, had a sophisticated system of credit and banking, and had a huge industrial base, most notably in the cotton industry. It could tap into a large pool of skilled and unskilled labour, and was at the centre of a large consumer base in its hinterland and nationally. Trafford Park, the world's first industrial zone, had just opened, drawing in expertise in chemical and electrical engineering.

Manchester soon had a variety of home-grown manufacturers of motor cycles, motor cars and commercial vehicles. It had its own annual 'northern' motor show and many active motoring clubs affiliated to the RAC. Existing engineering and coachbuilding concerns adapted to produce motor chassis or bodies. National motor magazines included special features on Manchester and its 'northern' motoring scene. Manchester attracted foreign manufacturers such as Ford, whose Manchester factory became briefly the biggest manufacturer of motor cars by volume in Europe.

Yet by 1938 Manchester no longer produced any motor cars. Vehicle manufacturers had either faded away, or others such as Ford or Rolls Royce had relocated. Only a coachbuilding base remained.

The working questions facing a PhD student are:
Scoping out the extent of Manchester's motor industry, by identifying manufacturers, mapping out geographical locations, establishing size and skill base. This is important because studies of the British (and local) motor industries have tended to cover the chronological entirety of the motor manufacturing experience, or are national in approach.

To account for why Manchester as a motor vehicle production centre declined so rapidly, especially in the interwar period. The student will explore the reasons why manufacturers (most notably Ford) were attracted to Manchester, and why they moved away (again Ford, but also Rolls Royce). Was relocation away from Manchester a failure of management, of the Manchester corporation, or for other reasons?

How were Manchester companies marketing their products, and did this contrast with those based elsewhere? For example, was any play made of the northern heritage, the industrial expertise and resourcefulness that had made the 'First Modern City'? How were traditional methods of work practice (hand built, labour intensive, high quality) married to new technologies (near-mass production, standardised threads)?

The museum's road transport collection, including the Cockshoot carriages and Ford Model T, all products of Manchester, are currently neither well understood nor well represented. The PhD, in seeking to understand Manchester's experience as a motor city, will provide a basis for making decisions about the future display and interpretation of parts of this collection. This project will feed into the MOSI masterplan in terms of showing how new industries bubbled up, able to draw on particular northern values.

The MOSI archive has several collections of immediate interest for addressing these questions. It holds the archives for the coachbuilding firm of Cockshoots, a long established company in Manchester which very quickly adapted its business model to embrace the motor car by seeking north-west agency status for the sale of motor cars produced elsewhere. Knowledge and know-how gained here encouraged diversification from carriage building to motor car body building, at a time when the 'future' of the motor car was by no means assured. It was by addressing the decline in building luxury horse drawn carriages and transferring this knowledge to building motor car bodies for the luxury car market that Cockshoot's success later helped finance the subsequent successful transition and expansion into motor car dealerships for motor car manufacturers based elsewhere in England.